University of Hertfordshire And Merit Plastic Mouldings Limited

To develop and implement business processes to support Supply Chain 21st Century and related accreditation and to identify and implement a low energy plant investment programme.